Integration of Digital Twin Technologies into Low Carbon Hydrogen Production Processes

This project will be based on SSE Thermal's Aldbrough Hydrogen Pathfinder (AHP) project which aims to unite hydrogen production, storage and power generation in a single location. The main goal of the demonstration is to show how hydrogen can be produced, stored in caverns and be used for dispatchable power using a hydrogen fired turbine.